Queen's University of Belfast and MJM Marine Limited KTP 23_24 R4

To develop a dynamic design tool which uses metadata from the Marine Digital Twinning Platform as input to generative Artificial Intelligence and 3D creation engines to provide design scenarios.